Sportlight - Fully Automated Stadium Tracking (FAST)

Sportlight are developing the next generation of tracking technology for elite sports teams. Working closely with clubs, this project will enable accurate monitoring of players and will enable Sportlight to provide new and unique insights to clubs.